Coupling different superconducting states at oxide interfaces

The vast majority of known superconductors are spin singlet meaning the Cooper pairs of electrons have antiparallel spins. There are only a few known compounds which show intrinsic (p-wave) triplet superconductivity (most notably Sr2RuO4 (SRO) which is key to this PhD research). The triplet pairing in SRO is even frequency and is conceptually different to the odd-frequency triplet pairing induced in ferromagnets via proximity effect to conventional (s-wave) superconductors. However, there are theoretical predictions that alternative pairing states can be induced at surfaces which raise the prospect of coupling between different superconducting orders via engineered proximity effects. The aim of this PhD is to investigate this coupling and apply it to create thin films and device structures of SRO which have not previously been feasible.